The role of anions and anion-dependent transport systems in epithelial cancer cell proliferation and migration

Understanding how cancer cells grow and move around the body is vital for treating malignant tumours. This work will study a protein in cancer cells that is important for cell function, but which operates excessively in cancer cells and may be responsible for their rapid growth. We can assess tumour potency by measuring the amount of this protein in cancer cells, and in the future, may be able to design strategies to control it and limit tumour expansion.

Technical abstract
The purpose of this grant is to establish the role of the KCC family of cotransporters, the expression of which correlates strongly with the rate of proliferation of epithelial cancer cells, in determining levels of intracellular Cl- ions and to relate Cl- levels with cell growth and division. There is an association between the expression of a variety of specific ion transport systems and the processes of growth and transformation of cancer cells. We have established a cellular model of different stages of human cervical carcinogenesis to characterise cell volume regulation, a major homeostatic mechanism for cellular function and survival. Our findings show that volume regulatory capacity is associated with the tumor potential of cervical epithelia. Cancer cells usually have higher rates of metabolism, mitosis, proliferation and migration, compared with normal cells. These activities will perturb cell volume homeostasis significantly, so the upregulation of the volume regulators VRAC, KCC1 and KCC4 is at least partly explicable: less immediately obvious is the relevance of KCC3 upregulation. We have proposed that - rather than simply facilitating volume regulation - KCC3 may have a more specific role in cell proliferation. The objective of the present study is to establish whether KCC activity regulates cell growth through changes in [Cl-], and if so, how. The aims are (i) to measure [Cl-]i in cervical cancer cell lines; (ii) to correlate [Cl-]i with KCC activity in these cells; (iii) to identify the role of individual KCC isoforms in determining [Cli-]; (iv) to establish the effects on [Cl-]i and cell proliferation in loss of KCC function mutants; (v) to investigate how intracellular pH changes with changes in [Cl-]i, to determine whether these changes play any role in modulating cervical cancer cell proliferation.